Static and Dynamic Rolling to Reduce Residual Stress and Distortion

Weld residual stress and distortion are problems that continue to cost UK industry millions of pounds per year. Localised rolling around the weld zone has the potential to solve these problems. However this technique has not been developed due to a lack of scientific understanding and it requires the application of a large vertical force, making implementation difficult. This problem can be overcome with a detailed scientific study and novel rolling techniques, such as dynamic rolling.The aim of the project is to develop and increase the scientific understanding of static and dynamic rolling processes to control weld residual stress and distortion. These improvements will lead to safer, higher performance structures and therefore increased competitiveness for UK industry. This aim will be achieved through accomplishing the following objectives:1. Development of models that predict the residual stress from the combined action of welding and rolling.2. Development of models to understand the dynamic rolling process.3. Understanding the key parameters to developing and modelling these rolling processes.4. An improved scientific understanding of how these rolling processes work.5. Experimental validation of the models and measurement of fatigue strength.6. Developing methods of applying the rolling process to various weld configurations.7. Investigating innovative roller designs that minimise stress concentration effects.